Grounded Meta Renforcement for Systematic Generalization

Humans are born with an important set of inductive biases that help thep them quickly adapt and learn from novel situations. Adding the correct inductive biases is a large part of the engineering effort in machine learning and this process is central to advancing the state of AI. Like deep learning moved us from hand-engineered features to end-to-end learned features, meta-learning allows us to move a step up in the heirarchy; from hand engineered inductive biases to en-to-end learned biases. However, meta-learning can be tricky. Where we normally might already struggle to find a single data set for a task, in meta-learning we need a set of data sets or meta-learning tasks to learn from. in this project, we will investigate synergies between meta-learning and self-supervised learning to tackle this problem. Self-supervised learning allows us to obtain supervision signals from unlabelled data based on underlying regularities in the data, which in turn may be used to obtain signals for meta-training. We will investigate this paradigm in grounded reinforcement learning environments such as the gSCAL, a language grounded and embodied version of the popular SCAN environment. With this research, we hope to make substantial progress on developing reinforcement learning agents that can understand natural language instructions and be employed or real tasks.